Design and Prototype Manufacture of Combined UV IR Sterilising Wand (Sterilighter)

**This Arbarr Sanitising Wand combines the Disinfecting Powers of UV and IR light (Ultraviolet light with a Wavelength between 200 and 280 nanometres).**

Combining UVA and UVC and IR light the wand is highly effective tool in the fight against the Spread of Germs and Viruses"

When used as instructed, the wand reduces the transmission of diseases on a large scale when used on clothing, cash tills, remote controls and multiple user surfaces or on in aeroplanes, restaurants, train stations, medical centres , toilets and other places where people frequent regularly or congregate.

Scanning the wand over a surface at close proximity (3-5cms) at a speed 30cms per 10 seconds will kill 99% of germs on the surface area scanned ,

UV light and chemicals like bleach or ethanol are equally effective methods for sanitising surfaces however in certain applications UV treatment can be superior. "For instance, chemical treatment might be difficult for a baby's pacifier, because the way chemicals work, there's a residual left behind that continues to treat the surface," she says. So maybe don't scrub your baby's dummy with an antibacterial wipe and then hand it right back to them. Another benefit of UV light over wipes or paper towels is that you create less waste.

At 24x3.5x4cms size and ~300 grams the wand is very portable and can be carried in a small bag when not in use.

Using a lightweight rechargeable battery the wand can be used remotely in areas and on surfaces where mains power sockets are not available.

The wand incorporates safety feature which prevent over exposure to non intended surfaces or skin, over heating and use at incorrect distance from the surface to be disinfected.